Relational Dynamics in Depression: A Process-Philosophical Approach to Phenomenology

Context

This research will explore the nature of depression, moving beyond clinical and biochemical analysis. There is growing recognition that these conditions should be understood as changes to how individuals experience the world. For instance, Ratcliffe demonstrates that depression can be characterised as the experience of diminished possibilities (Ratcliffe, 2015, p.48). Similarly, Fuchs shows that psychiatric conditions involve a shift in one's experience of their body (Fuchs, 2010, p.554). These insights, while valuable, are phenomenological in nature; they are derived from the close analysis of human experience. Phenomenological ideas are often relegated to a status of description (Noë, 2007, p.232). They are said to describe what depression feels like, but they do not tell us what depression is. Addressing this requires a deeper investigation into the nature of experience itself.
To conduct this investigation, the project aims to integrate phenomenological insights with process philosophy -specifically drawing on the work of Whitehead. While phenomenology offers detailed analysis of human experience, process philosophy contends that experience itself is a complex mechanism, not limited to human subjectivity (Sherburne, 2010, p.7). According to Whitehead, experience is a mechanism by which entities relate to each other (Whitehead, 1985, p.23). While Ratcliffe and Fuchs provide valuable insights into the experience of depression, process philosophy reveals that experiences themselves are evolving processes with a temporal nature. I am to provide a framework for understanding how depressive states change over time, focussing on the development and treatment of the condition. Moreover, by grounding research into depression in the metaphysics of experience, the project will be able to provide a solid foundation for phenomenological observations; rendering them genuine insights, as opposed to descriptive ones.

Research Objectives:

- To transcend the descriptive phenomenological accounts of depression by integrating them with the framework of process philosophy, thus offering a comprehensive metaphysical understanding of depression.

- To construct a novel framework that synthesises process philosophy with phenomenology, yielding fresh insights into the nature and experience of depression.

Methods

The primary methodology of this research is theoretical:

Critical Review: Examining philosophical texts, particularly within process philosophy, and correlating them with phenomenological studies on depression to identify synergies and gaps.

Theoretical Synthesis: Formulating a framework that combines the perspectives of process philosophy with the subjective insights of phenomenology.

Secondary Data Analysis: The project will involve a critical reinterpretation of existing phenomenological data on depression to apply the new integrated framework.

Impact

This research encourages a shift from traditional, biochemical views towards a subjective, process-oriented approach. It fosters a profound subject-centred comprehension of mental health conditions, their origins, and potential avenues for therapeutic interventions. Moreover, this research may inspire hope and empowerment for individuals facing psychiatric distress. By framing experiences of individuals facing depression within a broader context of interconnectedness and growth, it offers a more optimistic perspective on recovery and personal transformation. The project aims to emphasise the significance of the broader relational context in treatment. Moreover, this research may inspire hope and empowerment for individuals facing psychiatric distress.